Harnessing miniature optics to visualise dynamic gene expression in real-time in living animals

Gene expression is a molecular process that ?switches genes on and off? in our cells, thereby regulating the production of proteins for the correct functioning of our organism. ?Reporter? proteins such us luciferase and GFP (the Nobel Prize was awarded this year for its discovery), produce light as a consequence of which their expression can be readily detected in a manner that is accurate and physiologically compatible. Currently we can see light emission from live, anaesthetised animals with non-invasive tools and are thus able to quantify expression. These methods have limitations including the requirement for anaesthesia (which can alter gene expression) and relatively poor resolution. The basic components required to establish a substantially improved system to deliver high-resolution use in the conscious animal already exist (fibre optics, micro-lenses, miniature detection systems). Through a joint effort between biologists and optical physicists we propose to take the first step to realising that goal and we propose to use transgenic rats that express luciferase and eGFP as tools for developing this technology.

Technical abstract
IUnderstanding how biological mechanisms function requires the observation of physiological processes in the living animal with minimum perturbation of the system. The development of optical instruments that are capable of collecting light with high resolution from a freely moving animal has the potential to be exceptionally informative regarding the physiological regulation of gene expression in real time. In this application we wish to bring together two research groups with differing skills, the first in whole animal physiology and the second in optical physics. This proposal seeks to build on discussions and informal exchanges that have taken place over the last two years and to support the bi-directional transfer of knowledge between members of these research groups. To achieve this aim we will utilise unique strains of transgenic rats that are ideally suited for developing in vivo optical techniques. These animal models express either luciferase or destabilised eGFP under the control of the prolactin promoter, which regulates expression of these genetic reporters to defined anatomical locations. These two reporter genes have been chosen for their short half-life allowing for the imaging of very dynamic gene expression patterns. Bioluminescent and fluorescent signals can be detected in vivo and ex vivo in the pituitary gland of transgenic rats but also in extra-pituitary sites such us immune cells, cartilage and bones. These rats represent valuable tools for the development of embedded fibre-optic-based detecting instruments, because the pituitary and the bone occupy spatially fixed positions in the body and are not subjected to physiological movement due to the respiratory activity. For this reason they will provide steady images that do not require a substantial computational correction and these rats will be used to develop and optimise the optical instrumentation. The collaboration will proceed in stages from the use of simple light detectors to integrated indwelling micro-optical systems able to remotely transmit data. The lead applicant will travel regularly to Durham and perform the surgical implantation of the optical devices, jointly analyse the data and establish the basis for a substantive long-term interaction between the two centres.